A Network of Integrated Technologies: Plants to Products

The main aim of this project is to bring together a critical mass of academic and industrial partners to address the global challenges involved in the sustainable production of chemicals and materials from plants, agricultural co-products and agri-industrial residues. This will be achieved by creating a Network of scientists, industrialists, social scientists, life cycle analysts and stakeholders from feedstock supply to production industries in order to define bottlenecks and barriers to biorefining from technical, logistical and socio-economic perspectives. Through an initial scoping meeting, members of the Network will identify the key obstacles and areas where improvement is required, and the cross-disciplinary strategies needed to address this, in order to progress the field. Through the targeted funding of small "Proof of Concept" studies, information will be generated which will enable Network members to develop targeted robust proposals to bid into larger funding programmes with preliminary data and an established inter-disciplinary base to work from.
In addition to Proof of Concept studies, the Network will operate as a central source of information (e.g. via the website), a voice for sustainable production of chemicals from plants and a promoter of Network activities. The website will provide, information about network research activities, a directory of members and their areas of research expertise and relevant funding opportunities and conferences. The Network will support training of PhD students and PDRAs to promote the development of a skill base in the IB area. Through Network showcases and defined Impact activities, we will promote the objectives and achievements of the Network, actively champion the benefits of sustainable production of chemicals and materials from plants and become the first port of call for advice to companies, policy-makers and the international scientific community. In the latter respect, we will be actively seeking to create links and engage members in UK, EU and wider international programmes. Indeed, the success of the Network may ultimately be judged by these outcomes.
Ultimately this network will have a role in delivering a sustainable UK bio-economy through integrated biorefining pipelines, maximising product streams from feedstocks and increasing production efficiency, there by stimulating economic growth and job creation.

Technical abstract
We propose to run a Network focusing on the conversion of plant material, including agricultural by-products and agro-industrial co-products to chemicals and materials. The aim is to overcome barriers to biorefining of feedstocks by optimisation of multi-stream processes through integration of disciplines and exploitation of emerging technologies. In order to do this we have assembled a scientific management group which has expertise across the biorefinery process chain, including industrialists, and a strategy management group comprised of industrialists and other stakeholders (suppliers and end-users), together with an multidisciplinary team of scientists, engineers, modellers, social scientists, environmental and life cycle analysts, which comprises the initial Network.
We believe that the route to tackling current technical and commercial bottlenecks in developing a sustainable process for producing chemicals from biomass based renewables lies in effective communication between disciplines. Therefore, the initial activities of the network will focus on a desk-based scoping study and meeting to establish the capabilities and perceptions of the Network and the focal points that we need to address. This will be followed up with a call for funding of Proof of Concept projects to address the key issues, ideally in an inter-disciplinary manner. These projects will be highly targeted and funded in 3 waves, allowing the second wave to address issues under-represented in the first wave of awards and, if necessary, the final tranche to be used for commissioning specific projects.
The purpose of this exercise is to provide the necessary information, contacts and skills to be able to be effective in applications for further funding through eg Catalyst, 20/20 Horizon and similar national and international programme. This strategic approach has the potential to make a step change in biorefinery processes, benefitting the UK economy and employment in the IB sector.

Potential impact
Who will benefit from this research?
Wider Academic Community: The breadth of research areas covered by this Network means our research outputs will be of interest to biochemists, microbiologists, synthesis and systems biologists, synthetic chemists, chemical and process engineers, agronomists, social scientists and economists. To reach these audiences, the PI, CoI, project manager and PDRA involved in Proof of Concept studies will present at a range of forums in addition to subject focused conferences, in order to exemplify the application of specific disciplines (see JoR for specific targets). In addition we will require that the work will be published in high impact subject specific and project focused open-access journals.
Generic outputs from this project, such as advances in modelling, new strains, tools and enzymes for metabolic and process engineering will also benefit the wider academic community.
Commercial Private Sector: This research has the potential to benefit both commercial producer and user communities. Microbial strains, enzyme, chemical and engineering process methodologies developed here could be used to produce chemical intermediates from a range of renewable feedstocks in a manner which is integrated into pre-treatment. The home grown cereals authority (HGCA) and ABAgri represent major connection points between agricultural suppliers and potential end users and we have agreements from both of these organisations to assist with accessing feedstocks.
The Network has very strong industrial representation on the Strategic Advisory Group, Science Management Group and as members of the Network. This represents activities across the biorefinery process chain, including companies interested in process engineering (eg Dynamic extractions, Johnson Matthey), companies interested in exploiting particular fermentation/enzyme technologies (Green Biologics, Celbius) and end user companies interested in particular product applications (P&G, Riverdia, Sasol, Chemoxy). During the project, links to this community will be enhanced through the activities of SAG and engagement with the Industrial Biotechnology Leadership Forum.
National and International Perspective:
Climate change: A primary driver for the move to producing chemicals from sustainably derived renewables, in preference to fossil fuels, is the reduction in greenhouse gas (GHG) emissions. Based on the complete lifecycle of a chemical product, an efficiently operated biorefinery using cellulosic substrates should be able to deliver an 80% reduction in GHG emissions compared to its fossil fuel equivalent, supporting national targets.
Green jobs: The UK chemical sector employs thousands of people and generates a trade surplus of around £6.5 billion/annum. However, it faces an enormous challenge to reduce its reliance on petrochemical feedstocks, reduce its greenhouse gas emissions, and improve sustainability. The successful delivery of this project will have an impact on delivering green jobs in both producer and user industries within the UK. For the PDRAs, the possibility of interacting with and potentially spending time working with industrialists in the field will give them an excellent perspective of both academic and industrial research environments, that should be invaluable for their future employment prospects.